Know Your Limits

There are times, not least in our experiences of shame and guilt, pride and love, when we seem to find ourselves having to acknowledge something about who we are, in a particularly fundamental sense that relates to our moral character - what we might call our 'ethical identity'. This sort of acknowledgement, Bernard Williams suggests in a quintessentially cryptic phrase of his, "is neither a mere discovery nor, certainly, a mere decision". Williams' thought is that in identifying what sort of ethical thing I am, as in that particular instance of the paradigmatic declaration of love, "something is given, even though I must choose to take it up". 'I love you' is not just something that I find out, although it is that, but it is something too that I must step into. It is not a declaration merely plucked from the air: it is rooted in some sorts of (psychological) facts to which I feel beholden, but it is at the same time more than mere recognition of those facts. Sometimes, as is most obviously true in shame, and I think it is true of most instances of guilt and regret too, it is not only facts about my own psychology upon which such belief rests: here there is something about which I can, and generally do, find out from others - they can show me to myself; but I must, in the words of Richard Moran, be "able to find [my]self in the knowledge that others claim to have achieved". My beliefs about myself, my self-conceptions, become in this way permeable to others' conceptions of me.
Crucial to the notion of permeability is trust. Only when I trust another to see me aright do I lay myself bare to him, open, as it were, to his construal of me. Here we find love again, for it is quite true that trust's supreme manifestation is being in love, in which my self-conception is most deeply permeable by my lover's conceptions of me (and where even what is picked out by that 'me' can be conceived in a way that makes it relatively inextricable from the 'us' of which it is a part). Trust functions here most clearly, though, not as an ontological but as an epistemic relation: I trust that what the other has is knowledge of what I am, ethically-speaking, and even that the other might well be better placed than I am myself to know it. Conversely, as Helen Lynd has noted, trust is threatened when the other's conception of my ethical state conflicts with my own self-conception. I may either lose trust in myself and my own capacity to know myself, or lose trust in the other, and close myself off from him accordingly, as I might if ultimately I come to find his picture of the world, and of myself in it, sufficiently alienating that he is to be thought of in a more or less thoroughgoing way as beyond my social pale: no longer an actual or possible co-knower, an actual or possible participant in this enterprise of knowing myself. If Williams' notion of acknowledgement is right, then it is not only that in this scenario I do not find myself in the other's picture of me, but that I will not. That is, there is a sense in which it is up to me, a sense in which I might make decisions on the basis of criteria that might not themselves ordinarily be thought of even as epistemic, but which is nonetheless consistent with that sense I have, as in ordinary belief, of making a discovery of something that was there all along.
The path to making all of this quite intelligible turns out to be long, winding and rather difficult. To what extent is this decision? And in what respect? What are the limits of what is up to me, and what is not; and if I do have some element of choice here, what exactly do I have a choice about? And why? Who says? To start at an answer to these questions, which themselves produce further questions, I propose to bring together some strands of epistemology, psychology and political history, in particular - not only as we find them laid out in classically philosophical texts, but as we find them woven too through texts literary and historical.